Electric vehicle suitability and infrastructure procurement software

Covid-19 has had a profound effect on businesses of all shapes and sizes. One of the main ones being the financial impact. Now, more than ever, businesses need to become leaner, greener and make their money work harder for them.

The adoption of zero emission vehicles for businesses is both one of the most environmentally impactful and financially beneficial transitions businesses can make. This transition offers the potential to greatly reduce a company's carbon footprint, and reduce operational cost by up to 70% in one activity.

A huge part of this undertaking is ensuring the right vehicles are transitioned at the right time, accompanied by the right level of infrastructure.

Our project is designed to make electric vehicle infrastructure easy to implement for businesses and individuals.

We are developing a branded or white labelled software interface for vehicle providers' customers, such as businesses and individuals, to assess their electric vehicle suitability, profile their energy consumption, identify their charging infrastructure requirements and procure this infrastructure from multiple providers.

We will use a data-centric approach to assess businesses, their employees' and their fleets' suitability to switch to electric. From this we will evaluate the right level of charging infrastructure needed at each business site, as well as employee homes, and when this infrastructure will be required. This crucial step ensures that longevity and future requirements are considered from the very start.

Using a number of innovative technologies we will streamline the process of quoting these opportunities, improving margins and decreasing time requirements for the partners involved.

The benefits include:

* A streamlined and standardised single interface for all businesses and individuals.
* A positive impact financially for installation partners, significantly reducing their cost and time to quote.
* Increased throughput of quotes, increasing the opportunity potential for installers and their overall margin.

Once quotations are generated, we will highlight our recommendation to the customer taking into account all of the data points collected. Our modular quotation system will allow customers to edit the order without the need to re-quote, and view a live Return-On-Investment and the environmental impact alongside.

Using feedback from our strategic partners, such as automotive leasing companies, dealerships, manufacturers and energy companies, we have identified that Diode can create a unique proposition for them by offering one point of interface for all charging requirements across multiple brands. As a result, we are also building the system to handle and guide their personal customers through the process of purchasing the right infrastructure.